R.T.A

Ring The Alarm is a forward thinking clothing company which fuses the youth's love of design, creativity and fashion with skills training. We allow youth to learn how to create for our brand and share profits with them, whilst opening opportunities for them to start their own projects or seek employment themselves.